An investigation into the uses of evidence in contemporary UK policy processes.

The research study aims to understand how evidence is used in contemporary policy processes, in the UK at the national government level. The study will investigate uses of evidence in policy subsystems together with applications across technocratic processes. The study seeks to empirically test if the Evidence Based Policy (EBP) agenda has dispersed, and embedded discourses by examining how evidence in deployed and applied, and the impacts of evidence on policy ecology.